CyberSecurity Improvement

As a growing company we need to be sure that if we want to trade on line we have our current security systems, controls and process robust enough that will stand up to any form of hack. Especially if we have customer data in place ie payment information as that will essentially make us a target for online cyber crime. In order to do this I need specialised resources help to do that and I believe the innovation voucher will assist me with this piece as its crucial for business growth here in UK and Europe